ArtStamp

ArtStamp is a revolutionary loyalty app designed as a cultural passport, capturing experiences and memories from the UK's iconic and lesser-known art venues, thereby extending art's reach beyond traditional boundaries. It allows users to enrich their ArtStamp collection with every visit, unlocking access to exclusive community events and rewards. Each ArtStamp, embedded with a unique digital signature, can reveal exclusive audio or video clips or links to websites when flipped, with venues having the option to limit the number of stamps issued to create suspense.

The app creates a digital profile of users' art interests through their stamp collection, enabling venues to utilise anonymised data for insightful visitor analytics and to tailor events and exhibitions to user preferences. With user consent, it also serves as a communication channel for venues to maintain engagement post-visit.

The project aims to design, develop, test, and refine an initial version of the app in collaboration with venues in the East Midlands, targeting a select local audience. This foundational phase will set the stage for further development and a subsequent national launch, enhancing the app's features and user experience.